NetFlux Project2

SUNDE Technologies provides a Simple, Cost-Effective, Sustainable, Energy Efficient and a Complete zero client desktop computing solutions and installation services to SMEs, Charities and education sectors directly and through a network of resellers and system integrators.
Our NetFlux Product enables to extend a standard PC to a server-based computing system allowing up to 100 plus users work independently and simultaneously, while providing the full experience of a standard PC, like watching Movies, browsing, mailing, Word processing, etc. Under the commercial environment, it is a revolutionary alternative for the traditional PC or thin client.

"A Simple, Cost-Effective, Sustainable, Energy Efficient and a complete Desktop Computing Solution".